AI-Enabled Integrated Sensing and Communication Systems for Swarm Robotics

In pursuing my PhD at the University of Bristol, my research will delve into the advanced realm of ISAC systems enhanced by 6G technologies, with a specific focus on their application in swarm robotics. This innovative field offers a chance to explore how cutting-edge communications and AI can revolutionise the capabilities of robotic swarms.